Exploring clinical and neurocognitive characteristics of patients with eating disorders with and without autistic traits: are phenotypes disorder spec

Aim of the investigation:
This project will work towards two key aims

To explore the unique needs and features of men with EDs, and the possibility of treatment adaptations
Exploring the unique needs and features of individuals with AN/ASD, and the possibility of treatment adaptations.